Knowledge-based improvement of antibiotic production & discovery: increasing yields from industrial strains and identifying novel therapeutic targets

Technical abstract
Streptomycetes and their relatives are important sources of pharmaceutically active compounds, supplying many currently used antibiotics. Our laboratory has pioneered the development of genetic and molecular techniques to dissect the complex regulatory mechanisms that control the onset of secondary metabolism in streptomycetes. This knowledge can now be applied to engineer strains with quantitative improvements in antibiotic production. To commercialize this technology it is necessary to perform proof-of-principle experiments in industrially relevant strains. This project will use a novel mass spec-based technology to identify regulatory proteins required for the production of the peptide antibiotic cinnamycin (in partnership with Novacta Biosystems Ltd), the aminoglycoside kanamycin, and the cyclic lipopeptide daptomycin (marketed as Cubicin (TM)). The technology will also be used to identify regulators of virulence in the human pathogen Staphylococcus aureus as a demonstration of our ability to define novel therapeutic targets that will be valuable in the effort to detect new classes of antibiotics.